RECOVAS - Recycling of EV Cells from Obsolete Vehicles At Scale

The electric revolution is gathering pace. As more vehicles become electrified, greater volumes of batteries and battery materials are required. These batteries will eventually reach end of life and must be repurposed or recycled. Currently, the UK lacks the infrastructure to recycle the batteries and recover their materials, so vehicle manufacturers are paying thousands of pounds to ship the battery packs abroad for treatment. Not only is this unsustainable, it exports valuable metals that are vital to the future of transportation. The RECOVAS project will introduce a new circular supply chain for electric vehicle batteries in the UK by developing the infrastructure to collect and recycle electric vehicles and their batteries.